Manganese-Catalysed C-H Bond Activation Reactions of Pyridine and Imines

Elementally sustainable catalytic C-H bond activation of organic compounds, with suitable heteroaromatic, imine and imide moieties, exploiting the reactivity of Mn(I), will be examined. Acceptor molecules (alkynes, alkenes and carbonyls) will be used as coupling partners. Computation will enable reactivity patterns at Mn(I) to be discerned.

Catalytic and stoichiometric processes will be investigated, the latter to help aid delineation of any rate determining state(s). The project is geared towards generating synthetically useful methodologies, and valuable organic products, in a sustainable and cost effective way, which is critical for industry and academia. The research aligns with Catalysis (EPSRC priority area), Synthetic Organic Chemistry and the Dial-a-Molecule Grand Challenge.